Researching, designing and delivering VR-based mindfulness based cognitive therapy (VR MBCT) to Mind service users across the UK

In partnership with Mind, the leading UK mental health charity and a leading academic institution, this is a pioneering project to deliver a recognised therapeutic method through an innovative, technologically advanced use of VR. This initiative, which is also supported by a regional health innovation group, aims to implement and evaluate a new delivery system for a proven therapy, effective in treating depression and anxiety.

Our initial research has shown promising results, including improved engagement and significant mental health improvements. Building on this, we are expanding this work across the UK, utilising shared technology at Mind locations. This strategy aims to provide a scalable, cost-effective solution to the challenges of accessing mental health care, potentially reducing wait times and improving outcomes.